Creating, Connecting and Sustaining Links with the Indonesian Craft Economy

This project will bring together rural craft producers, fair trade businesses and design researchers in Indonesia to explore opportunities, to develop new networks, build long term partnerships and support innovation.

The UN has a Sustainable Development Goal to "Promote inclusive and sustainable economic growth, employment and decent work for all". To achieve this, the UN has set targets to: "Promote development-oriented policies that support productive activities, decent job creation, entrepreneurship, creativity and innovation, and encourage the formalization and growth of micro-, small- and medium-sized enterprises ...", and to "... devise and implement policies to promote sustainable tourism that creates jobs and promotes local culture and products"

Creating new connections between Indonesian design researchers, international fair trade organisations and rural craft producers, will stimulate innovation in products, services and marketing (both for export and for local sustainable tourism). These initiatives will improve employment opportunities in rural areas, encourage pride in local culture, improve rural incomes and reduce pressures of migration towards cities.

Potential impact
Our primary route to impact is via the Indonesian partners who will be engaging with this project and will be brought together through this project. This includes both formal project partners such as Tunjung Women's Creative Project in Bali and the Institute of Teknologi in Surubaya, Java and Shared Earth Ltd in the UK; the connected organisations who have indicated their interest in collaboration such as Mitra Bali (a fair trade craft organisation based in Bali) and the Creative Economy Board of Indonesia; and new networks of craft producers who will be encouraged and supported through the activities of this project.

The choice of partners, particularly the engagement of a local design research institution is critical to the sustainability of this project.

The networks and chains of communication that will be constructed through the project activities will not only enable marginalised craft producers to understand the markets that they are addressing, but also enable these producers to develop their creative capacities to generate added value for customers and to capture that value for themselves and their families.

Tunjung Women's Creative Project will recieve direct benefit from the study visit of Ms Kadek Febry to the UK to study the craft and gift market and to meet with organisations from the Create Connect & Sustain network, as well as from developing relationships with the Institute of Teknologi in Surubaya.

Other producers will gain directly from the learning provided in workshops hosted in Java and in Bali, by developing new relationships with creative design research at the Institute of Teknologi, and by building linkages to fair trade actors working at different points along the fair trade value chain. They will also gain by meeting diverse craft practitioners which may stimulate thinking about new product possibilities that combine diverse skills. These two links could be viewed as building 'linking' and 'bridging' social capital respectively.

The Indonesian creative economy as a whole will gain from the demonstration of new modes of collaboration between design research, craft practice, and fair trade that will be sustained after the completion of this short intervention project.